The comorbidity of obsessive-compulsive disorder and schizophrenia: the interplay between psychosocial and genetic risk.

Obsessive-compulsive disorder (OCD) and schizophrenia
(SCZ) are highly comorbid; however, the mechanisms
underlying this comorbidity are not well researched. Using
data from Avon Longitudinal Study of Parents and Children
(ALSPAC) longitudinal cohort study and the UK Biobank, I
will 1) investigate symptom level associations between
OCD and SCZ using network modelling and identify the
bridge symptoms that can help explain the co-occurrence
of these two disorders; 2) identify common and unique
psychosocial risk factors underlying OCD and SCZ; 3)
examine polygenic risk scores to assess gene-environment
interplay underlying the comorbidity between OCD and
SCZ.